Pond restoration for agriculture and biodiversity in the Granary of India

The PhD project focuses on pond restoration for agriculture and biodiversity in the Haryana-Punjab region, often referred to as the "Granary of South Asia." Groundwater depletion is a pressing issue in this area, and the research aims to explore how restoring traditional water bodies can address agricultural needs while enhancing biodiversity. The research will try to understand the role of transboundary institutions and basin-scale solutions to ensure sustainable water management, with a focus on the intersection of agriculture, sustainability, and climate change.